The NOvA neutrino experiment and detector R&D

This project involves developing novel opaque scintillator radiation detectors. In particular, building prototypes and evaluating their performance. The applications to future neutrino physics will be studied. The project also involves study of neutrino oscillations with the NOvA experiment.